University of Strathclyde and Lamellar Biomedical Limited

To investigate novel formulation and characterisation techniques in the process engineering of lamellar vesicles and to use the findings to optimise product efficacy across a range of therapeutic treatments.